Determining the regulatory control of prokaryotic antiviral defence systems

The spread of antimicrobial resistance is a slow-moving pandemic that has been identified by the WHO as one
of the top 10 threats facing humanity. It has been estimated that in 2050 approximately 10 million people will
die each year as a result of antimicrobial resistance.

Bacterial immune systems are key determinants of the spread of antimicrobial resistance. Moreover, they can
severely hamper the efficacy of therapeutic application of phages in clinical settings, which is considered a viable
alternative to conventional antibiotics to treat infections with resistant pathogens. For these reasons it is critical
to identify bacterial defence systems and to understand how they operate. Recent work has revealed that
bacteria carry many more defences than previously thought, and we are only just beginning to understand how
they work. In this project, the student will study the interplay between a novel innate defence system that was
identified in our lab (MADS) and the CRISPR-Cas adaptive immune system of the important opportunistic
pathogen Pseudomonas aeruginosa. This WHO priority pathogen is one of the leading causes of hospital
acquired infections and a major cause of lung infections in cystic fibrosis patients. Because of its high levels of
antimicrobial resistance, phage therapy is in some cases already being used to treat patients.